Molecular mechanism of viral transgene silencing by KAP1 (TRIM28)

Retroviruses can integrate DNA encoding the viral genome into the genome of the host cell. When retroviruses infect germline cells, viral genomic DNA that is integrated into the host genome is genetically inherited by future generations. More than half of the human genome consists of genes of retroviral origin, collectively known as transposable elements. Despite their viral origin, transposable elements have been found to fulfill important biological functions. Indeed, transposable elements serve as reservoirs of genes that may be co-opted by the host, enhancing the evolutionary adaptability and fitness of the host. Genes derived from transposable elements have evolved to play key roles in vital processes in human biology, including placental development, generation of an adaptive immune response, and innate antiviral defenses. Many human transposable elements retain the ability to replicate and reintegrate into new sites in the genome. Such reintegration events can cause disease by disrupting protein-coding or regulatory sequences. Transcription of transposable elements is tightly regulated to prevent damage to the genome. One of the principal sources of transcriptional regulation of transposable elements is a protein called KAP1. KAP1 has evolved to recognize transposable elements in the human genome, via a large family of DNA-binding adaptor proteins. Once bound to its target, KAP1 recruits enzymes that remodel the structure of transposable elements and deposits chemical marks, which together prevent transcription, in a so-called epigenetic silencing mechanism. In preliminary studies, we have performed a detailed and quantitative set of biochemical and structural analyses on KAP1. We found that KAP1 has self-assembling properties that play an important role in its function. However, the structure and composition of the full KAP1 repressor complex, and how its assembly impacts the structure and physicochemical properties of the transposable element to which it is bound, remain unknown. Here, we propose to identify the molecular mechanisms through which KAP1 recruits and activates genome remodeling enzymes at target transposable elements. We will determine three-dimensional structures at near-atomic resolution of a KAP1 retrotransposon recognition complex, and of a repressor complex containing KAP1 bound to a DNA-binding adaptor protein and remodeling enzyme, using X-ray crystallography and state-of-the-art electron microscopy. We will use the structures to identify functionally important structural features and protein interaction interfaces and will test our hypotheses by performing biochemical and cell-based functional assays on KAP1 variants bearing engineered mutations. Our work will provide a detailed mechanistic understanding of how KAP1 represses transcription of transposable elements. Reactivation of transposable elements has been associated with cancer, hemophilia, cystic fibrosis, and various autoimmune diseases including geographic atrophy, lupus and Sjögren's syndrome. The high resolution structural data from this work will serve as a powerful platform for the design of small molecule therapeutics that inhibit the pathogenic activation of transposable elements.

Technical abstract
Transcription of transposable elements is tightly regulated to prevent damage to the genome. A key source of regulation of transposable elements is the family of KRAB domain-containing zinc finger proteins (KRAB-ZFPs) and KRAB-associated protein 1 (KAP1). KRAB-ZFPs recognize specific transposable elements and recruit KAP1, which controls the assembly of an epigenetic silencing complex including histone H3K9 methyltransferase SETDB1. The chromatin remodeling activities of this complex repress transcription of the targeted transposable element and any adjacent genes. We have performed a detailed and quantitative set of biochemical and structural analyses on the tripartite motif (TRIM) of KAP1. Our preliminary data show that KAP1 forms homodimers through a coiled coil domain. Moreover, KAP1 dimers assemble into higher-order oligomers via B-box domains, and KAP1 forms a tight 1:1 complex with the KRAB domain. However, the structure and composition of the KAP1 repressor complex, and how its assembly impacts the structure and physicochemical properties of its chromatin binding site, remain unknown. Here, we propose to identify the molecular mechanisms through which KAP1 recruits and activates chromatin-modifying enzymes at target transposable elements. We will determine three-dimensional structures at near-atomic resolution of a KAP1/KRAB-ZFP retrotransposon recognition complex, and a repressor complex containing a KRAB-ZFP, KAP1 and SETDB1, by X-ray crystallography and cryo-electron microscopy. We will design structure-based mutations to identify functionally important structural features and protein interaction interfaces with biochemical and cell-based functional assays. Our work will provide a detailed mechanistic understanding of how KAP1 represses transcription of transposable elements. Reactivation of transposable elements can cause serious human disease. This work will inform the design of compounds that inhibit pathogenic activation of transposable elements.

Potential impact
1. Research impact. The focus of this proposal is how transposable elements, which make up half of our genome, are transcriptionally regulated by cellular machinery. Our preliminary data has revealed how a key component of the machinery, KAP1 (also known as TRIM28), forms large oligomeric assemblies, which function as platforms for the assembly of a transcriptional epigenetic silencing complexes. The research we propose here will determine the precise molecular mechanism by which KAP1 regulates the transcription of transposable elements. This basic research will use cutting edge technologies to achieve highly impactful and world-leading scientific outcomes. We believe this work will have a profound impact on the understanding of the function and regulation of transposable elements, which play key roles in embryonic development, cell differentiation and immunity.

This work will impact the research of academic and government institutions with scientists studying epigenetic transcriptional regulation, as well as scientists working in the broad fields of structural, developmental and cell biology. These experiments will reveal new and critical details of the mechanism epigenetic transcriptional regulation. This information can be exploited towards the development of new therapies to treat diseases associated with pathogenic transposition or transcription of transposable elements.

2. Commercial impact. The structural and biochemical data obtained under this proposal may suggest new strategies to treat various human diseases that have been associated with pathogenic activation of transposable elements, potentially providing opportunities for commercial exploitation. Ultimately this will enhance the economic competitiveness of the UK, improve the skillsets of UK-based scientists, and improve or safeguard the health of the at-risk human population. To facilitate the transition from basic research to translational research, the University of Cambridge has several mechanisms already in place, including seed funding, and a wholly owned subsidiary with the stated mission of commercializing the expertise and ideas of university staff for the benefit of the global community, Cambridge Enterprise. The ways in which we will exploit these resources is detailed in the 'Pathways to Impact' document that accompanies this proposal.

3. Impact to public awareness of science. The work in this proposal will also impact the public by enhancing our ability to communicate the ability of science to improve lives. At the University of Cambridge Department of Medicine, we strive to reach out to the public through several types of media including printed copy, radio, the internet and television. These interactions are facilitated by dedicated departmental staff, who provide assistance in generating press releases and to gather initial interest from diverse media outlets. In this way the public will be made aware of the efforts of academic and government institutions to safeguard the nation's heath.